Designing Motile and Chemotactic Protocells to Investigate and Exploit Cellular Collective Behaviours

Our cells are the most elaborated biological machine. They are continuously releasing and up taking billions of molecules in the environment, and they use this communication system to process information and to act accordingly. However, manipulating and programming cells and understanding their intrinsic complexity is quite challenging as cell are often difficult to decode and manipulate. My research involves the creation of artificial cell-like systems from scratch by using synthetic or hybrid molecular building blocks, which are fully controllable by design and mimic the fundamental structure or mechanisms of natural cells. Among all the cellular processes and mechanisms, realising motile and life-like systems, controlling their motion and understating how they self-organise and self-assemble in interacting communities is one of the most fascinating challenges in synthetic biology.
My research aims to generate artificial and motile protocells capable of converting chemical energy into mechanical motion, simulating the biological locomotion - 'chemotaxis'. Chemical gradients will act as a source of information that is then recognised and decoded into analyte-trigged motion. In cellular biology, motility and communication are two intimately connected phenomena. The motile protocells will exhibit emergent properties and complex collective behaviours based on cooperative interactions in response to chemical signals. The results will provide fundamental insight into the process of autonomous motion and chemotaxis at the nano/microscale to translate the motile protocells capabilities in biotechnological and biomedical applications.

Technical abstract
The vision behind this fellowship is to generate motile and chemotactic protocells that convert chemical gradients into directional motion and exploit the impact of collective behaviours. Engineering well-defined bespoke synthetic protocells that exhibit autonomous and directional motion in response to their environment will pave the way for a wealth of applications in biosensing, self-healing materials and drug delivery. This fellowship aims to develop a bioengineering rulebook that details the underlying principles of this frontier research area. First, I will develop the base technologies and protocols to build a minimal model system of chemotactic protocell units and characterise its motion. The protocells will be generated by integrating biomolecular building blocks such as enzymes and membrane protein within their asymmetrical structure. In the presence of a substrate gradient, the combination of enzymatic reactions and asymmetric localisation of enzyme products will set the condition for directional motion (Objective 1). Second, the possibility to tune the protocell's directionality by applying minimal structural changes will be explored. Electrostatic attractive or repulsive interactions between enzyme-products and protocell structures will determine and control the motion direction (positive and negative chemotaxis) (Objective 2). Third, sensing gradients of signal molecules, communities of protocells or protocells-living cells, can communicate, cooperate and autonomously organise themselves in a selective, time-dependent and sequential fashion. These observations will provide insight into two intimately close phenomena: motility and communication (Objective 3). Finally, I will explore the possibility to translate the unique capabilities of selective recognition and analyte-triggered motion into biomedical applications for drug delivery and bio-sensing using proof-of-concept experiments (Objective 4).